Development of a quasi-optics system for the MetOp-SG MWS 183/229 GHz channels

This project addresses the Quasi-Optical design, analysis and test of a 183/229 GHz breadboard receiver system for the proposed MetOp-SG MWS instrument. The work develops new analysis techniques for microwave radiometer systems using non-sequential ray tracing techniques and Beam Propagation Synthesis, inviting improved radiometer design and performance. In addition, the new instrument scan requirements for MWS are reviewed and the opportunities for torque and momentum compensation investigated.
This project draws together experts in the UK Space Industry, mm-wave research, development and Manufacturing to address the design challenges in the MetOp-SG Microwave Sounder Instrument.